The University of Reading and Jas Bowman & Sons Limited

To bring about a step increase in strategic innovation capabilities, by embedding research expertise developed on product and engineering sciences related to frying.